Verification and Validation of Responsible Generative AI in Automative

As autonomous vehicles (AVs) transition from test tracks to public roads, ensuring their safety is paramount, highlighted by the Cruise AV incident in October 2023. Synthetic data is increasingly recognized as an effective practice for training and virtual testing AVs. Generative AI (GAI) is emerging as a new method for generating synthetic data in this domain. However, ensuring the responsible use of GAI for safety-critical systems remains a key barrier, motivating this project. We hypothesize that the effectiveness of GAI models for AV perception depends on robustness, explainability, fairness, privacy, and security, with each property defined by measurable metrics and estimation methods. To validate this, we propose developing a comprehensive framework with these properties, efficient verification methods, and a benchmark for evaluating GAI models, complemented by a case study with industrial partners. Our approach, which integrates verification and validation across multiple dimensions for AV perception, is novel in this field. This project perfectly aligns with EPSRC's research ambitions on AI technologies and safer transportation systems.